ESROE LIMITED - The use of radar ESM sensors for civil maritime surveillance

This project will investigate the market for radar ESM sensor technology, developed for the
military domain, in civil maritime surveillance. Any country with a coastline has a defined
Exclusive Economic Zone (EEZ) which requires policing for the prevention of terrorism,
smuggling, illegal immigration and illegal fishing. The core requirement is the monitoring of
all vessels within this zone to locate and track vessels of interest and to identify suspicious
vessels. Systems used at present to accurately identify vessels are cooperative in that they
require the operator of the target vessel to provide identification information. Radar ESM is
the only military sensor that can provide accurate non-cooperative identification information
but is not used for civil maritime surveillance due to size and cost constraints.